An AI controlled, optimised renewable energy storage system using second-life EV batteries and solar, to replace fossil fuel generators

This project develops and demonstrates an AI controlled modular, scalable Battery Energy Storage System (BESS), which repurposes end-of-life EV batteries for energy storage. The developed BESS will support the roll out of intermittent renewable energy generation both on and off grid, using advanced AI control to optimise for utility, lifetime and RoI. The demonstration will install 3 systems in Uganda, working alongside solar panels to replace existing fossil fuel generators.